Developing Predictive Analytics and Smart Metrics for Smart Contract Vulnerability Detection

The adoption of blockchain technology is taking place at a fast pace. Despite its popularity, the technology is riddled with vulnerabilities. Recent survey on one of the most popular blockchains - Ethereum, discovered that 8,833 out of the 19,366 existing Ethereum contracts are vulnerable.
This research proposal aims to develop a framework for predicting security vulnerabilities within blockchain systems. The project will focus on creating smart metrics for early detection. These metrics will analyze code patterns and transaction behaviors to identify anomalies that may indicate a security threat. The aim is to provide developers and security experts with tools to preemptively address vulnerabilities ensuring stronger integrity and trust in blockchain technologies. The project's outcomes could significantly reduce the incidence of costly bugs and reinforce blockchain as a secure foundation for digital transactions.
The success of this project will result in a multi-layered security approach, combining data analysis, machine learning, large language models and formal verification.

Additionally, I have met with the supervisor to further discuss the project and where our interests align.
As the advertisement states, the primary goal is to improve smart contract reliability and efficiency by applying formal verification to detect failures. Automated reasoning tools will be used to prove the correctness of smart contracts. In order to properly do so, research and prototyping will be required to discover a way to effectively express smart contracts using automated reasoning tools.
Recent research by Dr Neykova and Dr Destefanis suggests there is a link between high coupling and vulnerabilities. By exploring a combination of real data and GitHub information, we will aim to develop a predictive model to help identify potential vulnerabilities. The model will explore general software engineering metrics of smart contracts to support the work done incorporating automated reasoning tools.
The biggest weakness of existing automated reasoning tools is that they require a correctly specified set of formal requirements in order to prove a piece of code's correctness. Unfortunately, this is also the hardest part of the process for humans to complete. Therefore, experiments will be undertaken to explore the viability of using large language models to help identify and formally specify the requirements of a smart contract. The aim of this is to help with correctly expressing smart contracts using automated reasoning tools. Early research into the combination of large language models and automated reasoning is promising.
Similar to automated reasoning, large language models have a major weakness in the accuracy of the information they produce. We will aim to use automated reasoning to help offset this. Whenever any code or mathematical formula or proof is generated by a large language model, we will aim to use formal verification to ensure its correctness.
Both the generation of formal requirements and the verification of the generated response will occur in a loop, feeding into one another, thus proving that both outputs are accurate. Both of these will help to ensure that the weaknesses of both automated reasoning and large language models are offset by one another, hopefully creating a useful final tool.